Taxmapp

Taxmapp is trying to solve the pains that millions of taxpayers in the UK face every year - namely filing their annual self assessment to HMRC. TaxMapp aims to commoditise the personal tax service market to make it dead simple for taxpayers to track their incomes and expenses and submit taxes without the need of using expensive advisors. We make submitting your annual self assessment (tax return) to HMRC as easy as ordering a pizza on your phone.